The University of Salford and Farrat Isolevel Limited KTP 22_23 R1

To develop a series of tools and consultancy to improve the take up of thermal breaks to improve buildings energy efficiency performance.